University of Strathclyde and Cisco Systems Limited

To develop a secure IT system capable of connecting different sensors and IT devices together to produce quality data to enable effective decision making.